Lower-Dimensional Models of Holography

The holographic principle also referred to as gauge/gravity duality, establishes a profound connection between certain quantum field theories and higher-dimensional quantum gravity, serving as a cornerstone of modern high-energy physics. Following Maldacena's seminal conjecture of the duality between string theory in AdS5 times S5 and N = 4 Super Yang-Mills theory, a broader network of holographic dualities emerged, linking maximally supersymmetric theories to their gravitational counterparts. These dualities were first uncovered through the study of D-branes in string theory, where the brane world volume theory was decoupled from gravity. This project focuses on the simplest of these dualities, specifically those between the low-energy limits of D0-branes and maximally supersymmetric quantum mechanics. These are known as the BFSS and BMN models, named after their respective authors: Banks, Fischler, Shenker, and Susskind for BFSS, and Berenstein, Maldacena, and Nastase for BMN. This project aims to find supersymmetric black holes with BMN asymptotics, providing a theoretical prediction for systems that could, in principle, be simulated with future quantum computers.